Aston University and Electronic Arts Limited KTP 24_25 R4

To harness AI, data mining and machine learning technologies, developing bespoke Generative-AI tools to automate the process of optimising developer productivity in game software development.